Housing Project

The innovation of a new concept in a buildings structural arrangement of its materials and all associated components, conceived with build and operational efficiency, in tandem with environmental awareness objectives.